Birmingham City University and Excelsior Panelling Systems Limited

To develop a revolutionary whole life-cycle process that embeds advanced digital technology into the supply chain of a ‘downstream’ manufacturing process and delivers ‘upstream’ seamless integration of rich geometric and semantic information into an architect’s digital building design.